15AGRITECHCAT4: Improving female fertility and calf survival in the UK beef industry

Fertile suckler beef cows and low calf mortality are essential for profitable beef production systems. Little genetic
improvement has been made for female fertility or calf survival. This project uses national data sets to improve existing
fertility traits and develop a new calf survival trait. This will be done using dates of birth and death that are recorded for
industry data and will mean a complete set of calvings being available for each cow, where previously if a cow changed
herd or went to a commercial herd we lost part of her calving history. Genomic selection is a novel breeding tool which
increases the rate of genetic improvement for traits that have traditionally been difficult to improve, like fertility and survival.
Genomic breeding values for fertility and survival traits will be developed using single step methodology and will increase
rates of improvement, and the overall efficiency of beef production. This will both help to feed the rising population and
increase resource efficiency. To raise awareness and ensure fertility and survival are included in the breeding goal there
will be an extensive knowledge exchange programme. This project is innovative as beef genomics is still in its infancy and
there are currently no breeding tools available for the genetic improvement of survival.

Potential impact
BLCS - In 2014, BLCS adopted a formal 10-year Breeding Strategy. This identifies the improvement of the breed's
maternal traits and cow efficiency as one of 10 key areas for investment. The project outcomes will impact BLCS in the
following ways
- Increased market share will result in increased demand for Limousin cattle. This will directly impact the society as it will
result in increased registrations as the breeders produce more cattle to meet demand.
- BLCS will also share with SRUC profits from the sale of genotypes and GEBVs to the industry. Estimates of initial turn
over from the sale of fertility and survival GEBVs has been estimated to be £162,000 annually.
- The success of implementing female fertility and calf survival GEBVs will empower the society to address the other key
areas identified in the breeding strategy.
- Increased membership to the society will result from BLCS activities promoting the breed and increasing Limousin
TS/N006089/1 Page 2 of 10 Date Saved: 23/06/2015 10:13:50
Date Printed: 23/06/2015 12:19:51
Proposal original proforma document
Academic Beneficiaries
Describe who will benefit from the research [up to 4000 chars].
popularity.
Limousin pedigree breeders - As a result of BLCS involvement, Limousin breeders will be impacted positively as result of
this project.
- Breeders will see the greatest benefit from increased market share of the Limousin breed. If popularity increases then
individual breeders will see a greater demand for pedigree bulls. 2014 saw an increase in the number of Limousin bulls
sold, and this increased sales by just under £1 million to a total of £6.5 million in 2014. This is increased revenue that goes
directly to Limousin pedigree breeders.
- The genetic improvement that can be achieved for female fertility and calf survival will also yield significant benefits to the
pedigree Limousin breeders as their cows will calve earlier, have shorter calving intervals and remain productive in the herd
for longer. All these attributes will have a direct financial benefit to breeders.
- The knowledge exchange programme as part of the project will enable breeders to learn more about genomics and the
new breeding tools for improving the fertility and survival of their herds.
Commercial producers - Those commercial producers who use Limousin genetics will also benefit from genetic
improvement for female fertility and calf survival. Like in the pedigree herd, commercial producers will benefit from cows
that calve earlier, have shorter calving intervals and remain productive in the herd for longer. If each Limousin sired cow
produced just 1 more progeny in her life this would result in an extra 496,000 calves available to the industry, or assuming
a 300kg carcass and 84% weaning rate an extra 125,000 tonnes of beef. This level of production is equivalent to 15% of
current production levels. This extra production will directly increase revenue for commercial producers.
Whole industry benefit - The increased production will impact who industry from the abattoirs being better able to source
beef through to the breeders who are able to sell more pedigree bulls. It is expected that improved fertility and survival will
generate profit primarily for producers engaged in beef production, and based on Limousin market penetration (31%) this is
expected to be worth £13.6M over 20 years to the wider beef industry. This increased revenue to the beef sector will also
benefit and impact the rural community as a whole with increased rural employment and wider rural enterprises. Not only
will production of beef increase but improving fertility and survival will reduce greenhouse gas emissions between 537,000
and 578,000 tonnes of CO2e over 20 years. The increased sustainability of the beef industry will have positive impacts on
a national scale.